Cyber Security for ADI Health

This project is about ensuring the security of sensitive personal information held in the ADI Health personal health record and digital health apps, leading to authority to connect our systems to the NHS network and Cyber Essentials accreditation.